BRAHMS8 - a flexible database management system for botanical researchers and herbaria.

Oxford University's Plant Sciences Department will be commissioned to redevelop the BRAHMS7 software package (capital asset) to ensure it is sustainable, scalable and extensible to support the proposed data management and dissemination needs of RBG Kew and its partners in the environmental science community.

Potential impact
RBG Kew has plans to digitise all UK specimens held at Kew. The BRAHMS8 software will be vital to enabling that project to succeed. By integrating the historical and currently known distribution of UK species (especially through working with our currently held seed collections) we will be better able to deliver genetically appropriate material for restoration and recovery. Cross-border data gathering initiatives in many of our partner countries (such as in East Africa) are dependent on strengthening a more collaborative approach to central data storage, data editing and repatriation. BRAHMS8 will facilitate the use of terminal services to allow for site-based and remote data gathering whilst encouraging direct access to central data storage through remote terminal services. The development of these "virtual herbaria" is vital to allow the "on-demand" compilation of data for species and habitat types across their range. BRAHMS8 will help to create and support vibrant and integrated research communities through the addition of core datasets such as The Plant List (working list of all known plant species) to help reconcile synonymy and thus improve data quality. In addition, it will help to standard the handling of specimen data, paving the way for handling unique specimen identifiers and will enable tracking to support implementation of Convention on Biological Diversity and the Nagoya Protocol.